Advanced multiparametric MRI for the characterisation of soft tissue sarcoma and response to neoadjuvant therapy

Imaging technology is required to enable personalised adaptation of treatment for improved outcomes for patients
with soft-tissue sarcoma, specifically techniques which can identify those patients who would benefit from
neoadjuvant therapy prior to surgery, accurately assess tumour response, and enable expedient switching to a more
efficacious agent/treatment regime as necessary. The objective of this project is to use advanced, clinicallytranslatable multi-parametric MRI strategies, coupled with computational pathology, to define imaging biomarkers
associated with the heterogeneous phenotype that develops within patient-derived xenograft models of soft-tissue
sarcoma, and for the assessment of tumour response to neoadjuvant therapy.